The Tribe Project

The mission of the Tribe project is to directly address inequalities in local and national care and community support. Tribe represents a unique opportunity for collaboration between the most radical developers, providers and validators of advanced digital innovation and experts, innovators and proven community-centred drivers of social action models of care and support.

This ground-breaking asset-based approach, co-designed with and validated by users and delivered through a combination of technology and people-power, will create new scale for the most personalised service delivery models by identifying local needs, mapping to an existing spectrum of care and support services, accelerating recruitment and training of care providers and delivering an assured skills and standards framework. Tribe targets the upskilling and development of community assets and the creation of connections between people seeking and people offering support, investing in areas of greatest need and highest inequality.

Tribe's benefits include the creation of high quality employment, alignment of demand and supply of care and support services, improved health and wellbeing outcomes for older people and unpaid carers and an overall reduction in care costs. Tribe's novel model of service delivery will be rigorously quality-assured, engendering trust for commissioners, providers and users. The Tribe model will change the conversation regarding care, replacing traditional care 'packages' with dynamic, flexible and sustainable solutions to people's needs, blending local community and statutory services that work around the citizen. Tribe will challenge the culture of the existing care industry through a ground-breaking technology-enabled model that sees care micro-providers as community champions central to citizens' wellbeing and not as undervalued and overstretched assets.